Reframing Content Moderation: Guideline-Driven and Explainable Hate Speech Detection

Ensuring a safe online experience has motivated sustained efforts in both academia and industry to develop systems that should be able to detect harmful posts and promptly alert platform moderators. One such type of harmful content is hate speech: abusive language targeted towards groups or individuals on the basis of their protected characteristics, such as gender or race. In order to guarantee the enforcement of a consistent policy, moderators are provided with detailed guidelines. In contrast, most state-of-the-art models are supposed to learn what hate speech is from labelled examples alone. But do they? Supervised fine-tuning is based on the assumption that models can automatically learn effective features without the need for manual feature engineering. In this thesis, we argue that the traditional example-driven paradigm is ill-suited to teaching models how to detect hate speech. Datasets commonly used in this field can often be equally modelled by different decision functions, many of which do not reflect the actual concept of hate speech. For example, while hateful posts typically include some reference to a protected characteristic by definition, non-hateful posts are unlikely to do so. As a result, models may overly rely on cue words that are not inherently abusive, such as group identifiers (e.g., gay, black). Current evaluation metrics often fail to expose such shortcomings, creating the false impression that hate speech detection is a solved problem, at least in English. To support this hypothesis, we introduce Adversarial Attacks against Abuse (AAA), an evaluation strategy that reveals when models arrive at the right prediction for the wrong reason. Using AAA, we show that even small factors like random seeds can lead models to learn different decision functions, none of which align with the concept of hate speech.

To steer models toward decision functions based on the actual phenomenon we aim to detect, we propose an alternative: guideline-driven hate speech detection. This approach abandons the unrealistic assumption that systems can reliably infer what constitutes hate speech from data alone. Instead, we introduce a machine-friendly representation of moderation guidelines by decomposing them into a collection of intents and slots. We create PLEAD, a dataset of 3,535 English posts annotated with such slots, and reframe hate speech detection as a task of intent classification and slot filling. By linking elements in the post to properties in the guidelines (slots) and inferring user intent from these, our framework yields structured explanations for model decisions. We demonstrate that these structured, guideline-compatible explanations can enhance real-world moderation workflows. In a study with professional moderators at Snap Inc., an American social media company, we find that such explanations lead to greater engagement and reduce decision-making time by 7.4%, while generic explanations have no measurable effect. These results are based on a simulation in which the detection model produces correct predictions and explanations 80% of the time. To meet moderators' needs, we present multiple explainable and guideline-driven models based on different architectures, ranging from smaller transformer-based models like BART to large language models. Our best model achieves an F1 score of 77.49% on the PLEAD test set, approaching the performance of the simulated model. However, maintaining strong performance under distribution shifts, such as the introduction of a new protected characteristic into the guidelines, remains a challenge. Even recognising language that is known to be abusive, like a threat seen at training time, becomes difficult when it is directed at a target other than the most stereotypical. Models struggle with compositional generalisation: the ability to recognise familiar elements (e.g., targets or hateful expressions) when they occur in novel combinations. To address this, we investigate